SYMBIOSIS: SYstemic Mobilisation for Joint Biodiversity and Infrastructure

SYMBIOSIS is a pioneering interdisciplinary initiative in biodiversity, aligning with the UN's vision for responsible land use and the European Green Deal. It will build a community of practice between transport infrastructure, energy distribution and production, and
biodiversity, while addressing the role of strategic planning in climate change and building resilient infrastructure. The collaborative approach will accelerate action, seamlessly integrating diverse stakeholders within the CSA framework and the EU-Rail Master Plan.
SYMBIOSIS offers a holistic approach integrating biodiversity consideration through the entire lifecycle of infrastructure projects. Introducing an impact assessment tool for linear infrastructure, it promotes digitalisation, contributing to a unified European biodiversity
baseline through standardised data collection, monitoring and mapping in transport and energy projects. Committed to nature-based solutions for climate-resilient infrastructure, SYMBIOSIS establishes a methodology contributing to the "theory of change", guiding
decisions and facilitating information exchange for "no net loss" and "net gain" biodiversity objectives. Building on the momentum created in projects such as the EU-funded BISON project, SYMBIOSIS envisions the coexistence of sustainable infrastructure with
thriving biodiversity, advocating for social, economic and environmental well-being. It provides guidance for regulatory changes in biodiversity standardisation globally, acts as a cornerstone for science-based decision-making, similar to the SOURCE platform, and will
contribute to a unified European biodiversity baseline, including processes such as CSRD and supply chain management. SYMBIOSIS provides recommendations for biodiversity-related research and innovation, guiding decision-makers and investors on pathways leading
to a sustainable, biodiverse future. It showcases transformative change through cross-disciplinary efforts for harmonious coexistence.